Peace Processes in Civil Wars

Finding a peaceful resolution to civil war is a notoriously hard task, as demonstrated by numerous failed attempts in contemporary conflicts in Syria and Yemen. Although the international community often tries to facilitate conflict resolution through mediation and peacekeeping, only a small minority of peace processes succeed to bring lasting peace. My research investigates factors influencing the likelihood of peaceful termination of civil war. Using cutting-edge statistical analysis and computational simulations, I unravel both impediments and incentives for transitioning from violent conflict to peace. My work draws inspiration from qualitative research and ethnographic studies to build better statistical modelling strategies. I developed a conceptual framework on peace processes and an accompanying data project, the Peace Negotiations in Civil Conflicts, which is specifically designed for applying appropriate statistical tools to test theories on civil conflict resolution. This methodological innovation advances the research field by improving estimations of the risks of peace process failure. For example, my research shows that political violence can be a catalyst or an impediment to conflict resolution, depending on when it happens. This conjecture was proposed by earlier qualitative research (Darby & Mac Ginty, 2000), but quantitative analysis has failed to demonstrate such an association until my innovative methodology. In this regard, my research builds bridges across methodological traditions.

The aim of this fellowship is to maximize the impact of my doctoral work, especially by disseminating the findings of my research to the wider academic community and stakeholders in the public sector and civil society. The fellowship will provide me the time and resources to consolidate my contributions to conflict resolution research and implement my impact strategy, which includes organizing an international knowledge exchange workshop involving numerous stakeholders, building upon my international network to further develop opportunities for collaboration with users and launching a web-site to distribute my data project. During my PhD, I produced a substantial volume of visualizations and structured qualitative data, including short summaries of 164 peace processes, dates and locations of negotiations and individuals involved. Using computational methods, I also generated ebb-and-flow graphs for each of the peace process to illustrate historical trajectories and maps that show the geographical dispersion of civil conflict, international mediation and UN peacekeeping. These additional materials could not be included in my dissertation due to their large volume, but the web-site will make my visualizations and structured summaries available to the public.

I derived four working papers from my dissertation and the fellowship will give me the time and space to engage with the peer-review processes and turn my papers into publications. I aim to publish my working papers in leading academic journals (World Politics, the Journal of Peace Research, the Journal of Conflict Resolution, and Conflict Management and Peace Science). This will allow me to strengthen my track record in publishing in top-tier journals.

Finally, I will develop a new project proposal to advance my research agenda. My dissertation opened new avenues for further research, and I will use the fellowship to draw a blueprint for exploiting these new opportunities. My aim is to build a long-term research agenda and attract funding following the fellowship.